Comparison of In Vivo, In Vitro and AI Tools to Generate Anti-RSV Antibodies

Respiratory Syncytial Virus (RSV) is the leading cause of lower respiratory tract infections in infants, especially those under six months or with pre-existing conditions. The main target for RSV-neutralising antibodies is the Fusion (F) protein, which contains six key binding sites. Some of these sites change between different forms of the protein, making it harder for antibodies to work effectively. Due to RSV's high mutation rate, the virus can develop resistance to existing antibodies, allowing it to evade immune responses.

This project aims to address this problem by identifying and targeting escape mutations in RSV. The goal is to model potential mutations, develop antibodies that bind effectively to these variants, and improve overall antibody neutralisation. The research will take place across three labs, each using a different approach to antibody development:

Mice will be vaccinated with RNA encoding different F-protein variants to generate an immune response. RSV-specific B cells will be isolated, and their antibodies sequenced. Additionally, antibodies from human challenge will be analysed.

Advanced computational methods will be used to design new antibody fragments that specifically target RSV-F epitopes. A technique called ribosome display will help produce and test these antibody fragments, which will be purified and analysed for their binding strength.

Machine learning models will generate novel antibodies targeting RSV-F. Structural analysis tools like AlphaFold3 will predict how these antibodies interact with the virus. The most effective designs will be tested against lab-engineered RSV variants in neutralisation assays.

To evaluate the effectiveness of the newly developed antibodies, the study will create RSV escape mutant viruses and measure how well different antibody types neutralise them.